Co-creating "Narratives of Usefulness": advancing self-care through empathy-oriented digital device interventions with an ageing population

Aim
Construct an empathy framework for participatory design practices which contributes to interaction/user-experience design through collected "narratives of usefulness" employing prototypical digital artifacts and services co-created with an aging community involved in self-care.

Objectives:

Develop and deliver a series of co-creation workshops regarding technology and its usefulness with the intended audience of aged communities engaging in advanced care via digital means
Co-create and prototype appropriate technologies addressing advanced self-care with the aged which employ digital technologies through participatory means
Foster greater, critical awareness of practices of empathy amongst designers and engineers employing human centered perspectives through shared "narratives of usefulness".
Provide an empathy framework of "usefulness" through interactive means for improving future design practices and processes